Transport of lipids and lipid metabolites

Technical abstract
The transport of lipids and lipid metabolites plays key roles in metabolism, signalling and development but the molecular basis of these processes is poorly understood in plants. This project aims to identify and characterise transporters involved in the movement of lipids and their metabolites across membranes and to elucidate their cellular and physiological roles. A specific goal is to understand how substrates, cosubstrates and cofactors of beta-oxidization are imported into peroxisomes and how peroxisomal metabolism is co-ordinated with other cellular compartments. Longer term aims include the development of methods to assay lipid/metabolite transport, the identification of novel transporters and their roles in lipid compartmentation.